IIS Cyber Security

Internet Investigation Solutions Ltd provide an open source research facility to law enforcement organisations in the UK. InnovateUK will help IIS Ltd demonstrate it's ability to achieve formal certification from a professional body.